Describing and predicting evolution using universal tree shape indices

Our project will exploit rich, untapped information in evolutionary trees to answer important, hitherto intractable questions in oncology, infectious disease epidemiology, and conservation biology. RN recently developed a system of universal tree shape indices that, for the first time, enable the comparison and categorisation of any set of rooted trees, accounting for topology, node sizes, and branch lengths. RN has also developed a highly efficient and versatile computational framework for simulating evolutionary dynamics and thus for generating evolutionary trees. By applying these new mathematical and computational methods to large new datasets, and by capitalising on PG's expertise in algorithm design and machine learning, we will shed new light on the evolution of cancers, viruses, and the tree of life.